Development of novel PU binder and processing plant technology for use in PU foam recycling

Flexible polyurethane (PU) foam is used extensively in the manufacture of durable goods (e.g.
vehicles & furniture). Despite continuous improvements in production methods, up to 20% of
all PU foam becomes scrap after cutting and shaping. Additionally, once products such as
mattresses and chairs reach their end-of-life stage, the disposal of the PU foam content must
be addressed.
Rebonded PU foam carpet underlay is one highly successful product developed to deal with
waste foam. Although the benefits of recycled foam are numerous, the recycling process itself
is slow, lengthy and requires significant energy input due to the use of steam, a necessary
component of the binding process. Currently the production of underlay from waste foam
involves bonding the foam “chippings” into large blocks with PU binders, using a steam
curing process.
The use of steam in the processing of recycled PU foam has many disadvantages. Generating
steam is extremely expensive and non-environmentally friendly. Furthermore, the foam blocks
produced have a high moisture content meaning they must be dried for up to 3-4 days in large
storage sheds before slitting. Pollutants trapped within the steam can also escape into the
environment during evaporation.
The Foam-Bind project proposes to transfer and develop technology used in the rubber
recycling industry and apply it to PU foam recycling applications in order to eliminate the
need for steam and thereby address the issues outlined above. Rosehill Polymers (RP) has
already undertaken successful laboratory developmental work for the binding agent. We plan
to further develop the specialist polyurethane (PU) binder and also the dosing/mixing plant
required to apply the binder to the chip foam.